Trade and Protectionism in Interwar Germany

For my dissertation, I would make use of German archival sources, mostly legislative texts to build a database of German trade policy at a commodity level throughout the period. I hope to be able to quantify these restrictions that are very varied in nature and construct a measure that I can include in the econometric part of the work. All necessary sources should be documented and held in German archives, especially in the Bundesarchiv (Federal Archive) in Berlin, where I can also get access to the files on tariff regulations from the Reich Ministry of Finance, which was in charge of tariffs. In many cases documents have also been digitised, for example the Reichsgesetzblatt or the
protocols of the Reichskanzlei and the Reichstag. To work through all this material, I would need to spend some time in Berlin early on in my studies.
As a native German speaker, I will have no problem reading these sources. Once I have collected this material and brought it into a consistent format, I will be able to merge it with the trade data and, making use of my training in economics and a working knowledge of trade theory, analyse the impact of policy. While I am confident that this project is achievable within a three-year period, the focus of my research could easily be narrowed to either the Weimar (1919-33) or the Nazi years (1933-39), should the scope turn out to be too broad.
I hope to answer several questions through the course of this project: Firstly, what role trade policy in Germany played in the dramatic collapse of international trade. Secondly, I want to examine to what extent explicit trade policy shifted the German trade relations towards the Reichsmark bloc found in the 1930s. More generally, I want to analyse how commodity-specific trade policy impacted the German economy and possibly had a different impact between sectors. Finally, it might be possible to look at policy as a consequence rather than the cause of the interwar period's economic upheavals and examine to what extent different sectors were disproportionally hit with protectionism in consequence of the hyperinflation, the Great Depression, or the Nazi rise to
power, and how the political economy of Weimar and Nazi Germany shaped these decisions.
The methods used in this endeavour will presumably be mostly quantitative and econometric in nature. Bromhead et al.14 build upon a nested CES utililty function and use structural gravity equations as their regression framework. They then determine trade elasticities for separate sectors and construct counterfactual commodity flows under assumed free trade. My first approach
would be to follow their example but to what extent this methodology would have to be adjusted to the specific German case depends on a closer look at the archival material.

14. Bromhead et al., "Protection and the shift towards Empire in interwar Britain."